Evolving cities: Understanding the health impacts of changes in the urban environment

Combining epidemiological understanding of population level behaviour change with geographical and demographical understanding of migration would provide a major step change in public health promotion with potential for public health impact.